Dreamachine: Development of R&D and Show Control System

Dreamachine is a major interdisciplinary programme fusing world-class artists with leading scientific researchers. In 2022, our multi award-winning immersive experience celebrated four sold-out shows across the UK, attracting 500+ press features and multiple 5\* reviews, including within The Guardian, New Scientist, and the BBC. Dreamachine uses flickering white light and immersive audio to create a kaleidoscopic visual experience behind closed eyes. With spatial design by Turner-prize winners Assemble and a score composed in 360° sound by Grammy nominated composer Jon Hopkins, the experience generates a luminous and technicolour world of colours, patterns and dreamlike imagery - all created by the power of your own brain and completely unique to you.

Pushing the frontiers of consciousness research, Dreamachine is the first time in the world the phenomenon of stroboscopically-induced visual stimulation has been explored on such a scale, and the complex process to devise new experiences currently requires substantial programming time and investment. This project will fund the development of new software tools to enable us to readily create new Dreamachine experiences - supporting us to forge new artistic collaborations and meet the high demand for international touring - with enquiries from 40 cities, in 20 countries, across 6 continents, and counting.